IP advise & support for our novel solar furniture and new household objects

CAVENTOU create unique sustainable smart objects that integrate solar technology organically and aesthetically into our daily lives. Our first product, Current Table, functions as a source of energy to charge devices. The award winning Current Table is the first piece of furniture capable of harvesting energy both indoors & outdoors. We wish to assess our IP for this and future products.